IRIS hardware allocation grant for FY19/20 for University of Leicester

This grant award is for the purchase of eInfrastructure (specifically a set of fat nodes) as part of the IRIS consortium. IRIS supports STFC Science Projects, including the National Facilities and Science Programmes.

Potential impact
This will benefit the IRIS consortium and therefore will impact all STFC scientists using the eInfrastructure supported by IRIS.